89Zr-GIrentuximab TB PET-CT for REnal cell Cancer STaging feasibility study (GIREXT feasiblity study)

Grant Application Summary – GIREXT Feasibility Study
Renal cell cancer (RCC) is diagnosed in more than 12,000 UK patients each year and carries a significant risk of metastatic disease, particularly in tumours =4 cm. Current staging relies on contrast-enhanced CT, but this approach frequently under-detects nodal and distant metastases. FDG PET-CT is not routinely recommended because many RCCs demonstrate low avidity, limiting diagnostic yield. There is therefore a clear unmet need for more accurate whole-body staging tools in patients with high-risk or advanced RCC.
89Zr-girentuximab is a radiotracer targeting carbonic anhydrase IX (CAIX), a molecule overexpressed in clear cell RCC—the most common and most aggressive RCC subtype. The phase III ZIRCON study showed that 89Zr-girentuximab PET-CT can characterise renal masses as clear cell RCC with high sensitivity and specificity. Early data also indicate that metastatic lesions may be visualised, suggesting potential utility for staging. However, the low administered activity (37 MBq) and high-energy gamma emission of 89Zr limit image quality on conventional PET-CT systems.
Total-Body PET (TB-PET) scanners, with their substantially higher sensitivity and improved count statistics, are uniquely suited for imaging 89Zr-labelled tracers. TB-PET allows higher-quality images, more reliable quantification, and the possibility of reducing radiation exposure through optimised acquisition and reconstruction.
The GIREXT feasibility study will evaluate the multicentre feasibility of using 89Zr-girentuximab TB PET-CT for staging high-risk/advanced RCC across the three UK TB-PET centres (Royal Free London/UCL, Guy’s & St Thomas/KCL, and Edinburgh/Glasgow). The study will recruit 24 patients (8 per site) via renal cancer MDTs. Participants will undergo a single TB PET-CT scan 5 ± 2 days after intravenous administration of 37 MBq 89Zr-girentuximab.
The primary objective is to assess feasibility of recruitment and multicentre delivery to inform a future definitive clinical trial. Secondary objectives include:
• establishing harmonised protocols for acquisition, reconstruction, image analysis and interpretation;
• evaluating inter-centre image sharing workflows;
• determining diagnostic performance (sensitivity, specificity, PPV, NPV, accuracy);
• assessing patient experience;
• conducting exploratory cost-effectiveness analyses;
• developing optimised reconstruction approaches and simulated low-dose/short-acquisition imaging to support best practice for 89Zr imaging on TB-PET.
This study is co-developed with Telix, who will supply radiotracer to all sites and contribute expertise gained from the international phase III ZIRCON study. The project directly addresses NPIP priorities by piloting a new clinical indication for TB-PET, establishing the logistical framework for multicentre 89Zr tracer delivery and collaborations across TB PET-CT centres in the UK, and developing protocols and analytical tools with immediate translational relevance. Findings will guide the design of a definitive multicentre trial and inform wider NHS adoption of TB-PET for rare-use, low-activity tracers.